Search for New Energy Materials

In this project we wish to focus on curiosity driven solid state chemistry. The project would be grounded in synthesis of new solid state materials, characterisation, manipulation of defect chemistry and evaluation for an energy related application such fuel cells, batteries or photocatalysis. The approach that we will follow is the synthesis of ternary metal oxides doped with carbide ions, prepared under carefully controlled conditions. Phase purity will be assessed by XRD, TG and electron microscopy. Samples will be characterised in terms of electrical and optical properties and structure: composition: property relations investigated.